Desexualising Breasts and Normalising Breastfeeding: The Role of Public Art in Challenging Emotions of Disgust and Embarrassment

The aim of this research is to explore how public art can desexualise breasts and normalise breastfeeding by addressing the emotional responses of disgust and embarrassment.